Sustainable Thermal Management Material: THERM2M

In project THERM2M a new type of thermally conducting material will be developed for use in power electronics modules. The material is a high temperature resistant polymer filled with mineral powder. Components comprising the special polymer sandwiched between metal plates will be measured for thermal conductivity and dielectric strength.